The University of Essex and Iceni Projects Limited KTP 22_23 R4

To significantly increase the productivity and capacity and lay the foundations for diversification of revenue generation. To implement novel automation, data science and natural language processing tools for the planning consultancy process.